Ionomics and Anatomics

The aim of this PhD project is to investigate how root anatomy influences nutrient uptake. This will involve characterising the anatomy of oilseed rape lines under various nutrient conditions using advanced image analysis techniques to identify anatomical scale differences. The root anatomy and ionomic data with be compared to identify root traits that are associated with the uptake of phosphorous.